2D-material Based Quantum Sensors for Nanoscale NMR Spectroscopy

Nuclear magnetic resonance (NMR) is a powerful and non-invasive method of chemical analysis. However, it has limited sensitivity, which prevents its use in the analysis of small sample volumes. The sensitivity can be improved with larger applied magnetic fields, but this comes with higher cost and very limited portability. To realise NMR spectroscopy with spatial resolution on the nano- to micro- scale requires a radically different approach but has huge potential in fundamental science and real-world applications, such as single-cell analysis, surface chemistry and point-of-care medical analysis. Colour centre defects in wide bandgap semiconductors have atom-like electronic transitions that can be probed with optical and microwave techniques, and thanks to a spatial extension on the scale of the atomic lattice, they can provide an exquisite probe of their local environment. By integrating these artificial atoms into optoelectronic devices, this project will develop quantum sensors to underpin nanoscale NMR spectroscopy.